Product development for Nourished ltd

We are proposing a project to create of a range of savoury vegetable snack bars for the UK snack market. The bars will fit in a gap in the market where there are no snack bars for consumers who want a snack bar that is filling, healthy and savoury rather than sweet. We have created a recipe for a range of vegetable snack bars that are also gluten free.